Creative Economy Champion Grant Renewal

This project renews the appointment of Andrew Chitty as AHRC Creative Economy Champion (CEC) for a 39 month period (January 2020 - March 2023) to develop stronger, more sustainable and more impactful relationships between the Creative Industries and the academic community both within and beyond the Arts and Humanities. It builds on previous work by Professor Chitty duing an initial 3-year period from 2017-19 (CEC1). During this second period, Professor Chitty will be based at Loughborough University's London campus in Hackney. Its co-location on the Here East site, with an exciting cluster of creative industries, innovators and educational providers, is ideal for partnership working and public engagement.

The renewal of the role has been supported by two significant events that occurred during the initial period: the rise of the Industrial Strategy Challenge Fund (ISCF) as a significant new funding stream for Research and Innovation and the establishment of UK Research and Innovation bringing together the 7 Research Councils, including AHRC, Innovate UK and a new body Research England. ISCF funding enabled the commissioning, development and launch of the two most ambitious Research and Innovation Programmes ever devised for the Creative Industries: the £54m Creative Industries Clusters Programme (CICP) delivered by AHRC and the £35m Audience of the Future Challenge (AotF), delivered through Innovate UK. These programmes greatly expanded both the scale and scope of the CEC role as Andrew Chitty took on a leadership role in developing each programme, being appointed to the UKRI role of Challenge Director in 2018 (AotF) and 2019 (CICP). The responsibilities of the Challenge Director role have required Professor Chitty to take on a fractional employment contract with UKRI to exercise the financial and management powers within the appropriate governance framework and to manage the efforts of a combined team that now totals 14FTE.

The ongoing combination of Challenge Director and AHRC Creative Economy Champion roles presents great opportunities to co-ordinate UKRI's research strategy for the Creative Industries as well as to work with industry bodies (such as the Creative Industries Council) and government departments (DCMS, DIT, BEIS) to ensure that this new field of applied creative research is supported and sustained. However, the complex governance requirements, the differing timescales of the programmes and grants (CEC 2017-19; AotF 2018-2021, CICP 2018-2023) and the potential overlap of activities present both challenges and risks.

The objectives of this grant are:

- To build on the success of the initial CEC tenure by continuing to work to build innovative, impactful and sustainable relationships between the Creative Industries and Academic researchers.

- To enable the CEC to continue to provide thought leadership to the sector and to provide strategic advice to AHRC Senior Management and AHRC Council over current and future strategy and investments relevant to the Creative Industries

- To focus and refine the CEC workstreams into specific areas of need for the new period, with an acknowledgement that some areas of previous activity are now sustained by resources available under the CICP and AotF programme. The focus for the grant period will be particularly on developing partnerships with industry bodies for as yet unengaged sectors, developing a conceptual framework for creative research both in the UK and internationally and engagement and outreach to policy makers. Workstreams supported by this CEC2 programme will be completely distinct from activities of CICP and AotF

- To ensure strong cross-over and synergy with the activities of the two ISCF Programmes and the continuity in leadership of the Creative Industries Clusters across the years 2021-2023 that is required to ensure that AHRC can maintain its pre-eminent role within UKRI regarding the Creative Industries

Potential impact
This project will benefit the following users: companies; creative industry sectors; policymakers and public professionals; communities and city regions. Each will be considered in turn.

COMPANIES across the Creative Industries will benefit from the CEC2 programme because they will be able to express their needs from R&D and be brought into contacts with university researchers across a range of disciplines with the insights, facilities and skills to devise research programmes that can address those needs. Companies will also benefit from understanding how successful collaborations with academic researchers have helped other companies through our knowledge exchange programmes and events delivered in partnership with sector groups.

It is important to recognise that within this programme the words "company" and "companies" is used to denote a legal entity within the Creative Industries. These could be conventional companies, not-for-profits or charities working in purely commercial fields within the creative Industries or in those areas such as the performing Arts or Galleries. Libraries and Museums that are seen as more distinctively culture, in their impact.

Particular CREATIVE INDUSTRY SECTORS such as publishing, marketing & communications and architecture, that have not been impacted to date by support for applied creative research from Creative Industries Clusters Programme or the Audience of the Future Challenge will benefit from targeted interventions to identify industry challenges and needs and an agenda for HEI/collaborative creative research programmes. These interventions will be designed to lead to well articulated business cases that can from the basis of structural interventions to meet the industry R&D needs identified.

POLICYMAKERS and PUBLIC PROFESSIONALS concerned with economic growth will benefit from greater understanding and evidence of how research partnerships between HEI's and the Creative Industries can deliver economic growth on local, regional and national scale. Greater evidence will lead to greater understanding and support for programmes that focus on the Creative Industries contribution to economic growth which will in turn increase impact on the companies and HEIs that deliver them.
Policymakers and Creative Industries sector bodies will benefit from reports from the structured engagement of the CEC2 international missions which will map similarities and differences between the UK implementation of HEI/Creative Industry partnerships and those of other territories, identify alternative strategies and new opportunities through comparative analysis.

COMMUNITIES and CITY REGIONS will benefit by the creation of more resilient and sustainable Creative Industries sectors arising from impactful relationships between HEI's and Creative Industry organisations. It is recognised that creative business and cultural organisations make significant contributions to place making and social cohesion beyond just their direct economic contribution - as do HEIs. . In alliance with universities and with new research partnerships targeting both local and sector needs this contribution can be maximised.